Online Confidentiality

We would like implement more efficient IT systems for our expanding business and incorporate e-commerce facilities on our website and ensure all of this is done in the most secure way possible so that our clients confidential information and online security is not compromised.